Automating Separation Logic Reasoning

Separation logic is a formalism designed to symbolically reason about computer programs that dynamically allocate data structures on memory. It allows to one mathematically _prove_ the correctness of such programs, for example showing the absence of memory leaks or violations. Using this proof system theoreticians could provide much cleaner and succinct proofs on the whiteboard, but their efforts to automate such reasoning process faced a number of limitations. Standard automated theorem proving techniques, based e.g. on resolution, did not seem to naturally apply to the new logic; thus researchers opted either to implement reasoning tools from scratch---missing the opportunity to exploit advances in modern theorem proving---or seek alternatives that avoid the perceived nuances of separation logic altogether---missing the conceptual advantages that separation logic _does_ provide. This research proposal seeks to demonstrate that modern theorem proving techniques are, in fact, compatible with separation logic reasoning. An approach that leads not only to much more efficient separation logic reasoners, but also broadens the scope of applications in which automated theorem proving can be practically applied.

Potential impact
The proposed research work will ultimately realise it potential for impact through the development of new ideas and techniques that advance the state of the art in software verification. A stated goal of this project is to provide working implementations of tools that serve to demonstrate the value and applicability of our ideas, and which will be made publicly available to the research community through our website. Furthermore, by leveraging on connections from members of the Programming Principles, Logic, and Verification group with several industrial bodies (Microsoft, Monoidics, and others), we'll be able to ensure that impact to the industry is achieved even in the sort term. Additionally, the strategic position of University College London as an academic centre of excellence in cyber security research (established with the support of EPSRC and GCHQ) will enable the uptake of our contributions by the public sector.